CONTINUOUS TENSOR CATEGORIES AND APPLICATIONS TO QUANTUM FIELD THEORY

There exist different mathematical approaches to describe quantum field theories, and these approaches depend in addition on the structure of spacetime that the theory sees. That is, there are field theories which only depend on the topology of the spacetime (topological quantum field theories) and others that depend on extra information such as conformal structures (conformal field theories).
In either of these approaches, one would like to be able to talk about the symmetries of the quantum field theory. A fruitful way of thinking about these symmetries is as defects between the theory and itself. A priori, one might expect these symmetries to form a group. Even though this is the case in some theories, it has been known for several years that there exist symmetries which do not admit an inverse, and hence they do not form a group. In addition, there may exist morphisms between symmetries, which can be thought of as defects between the defects. These all suggest that symmetries should form a mathematical object called tensor categories.
Whenever there exists a finite number of symmetries or defects, the mathematical objects that encode them (in low dimensions) are well-understood: these are fusion categories. However, there are quantum field theories for which there exist infinitely many symmetries, and they organize together in continuous families. My work focuses on defining and studying the mathematical objects that describe the continuously many symmetries in some quantum field theories. These are called continuous tensor categories.
Apart from studying these new categories, I am working on showing that they indeed describe the symmetries of some well-known field theories, in particular some which depend on the conformal structure of the spacetime.
This project falls within the EPSRC Topology and Geometry, Mathematical Analysis and Mathematical Physics research areas.